Freaks for Freneticism: Acceleration & Accelerationism from the Mid-century to Now

This interdisciplinary project demonstrates how modern aesthetic practice and theory challenge the possibility of affective resistance to capitalism by exploring the ideas of J.G. Ballard, Eduardo Paolozzi and contemporary accelerationist theory. The project brings Paolozzi's claim that reality surpasses the fictions of even the wildest imagination into dialogue with J.G Ballard's concept of the death of feeling. I argue that both artist and writer speculate that as modernity makes material reality more complex, it becomes harder to render reality aesthetically. In making these claims, Paolozzi and Ballard reconceptualise the capitalist present, which operates at a speed beyond human perception at the speed of the catastrophic process itself.

Accelerationism is a philosophy that attempts to comprehend capitalist speed in order to understand and avert its catastrophic processes. In this project I will demonstrate that accelerationism engages with two modern experiences
alienation within capitalism, and how this can be liberatory, and the compression of time thanks to modernity's technological advancement. Mapping these accelerationist ideas onto Ballard's and Paolozzi's work, I will ask the following Does accelerationism challenge the contemporary capitalist moment? and can fiction and art apprehend the full complexity of contemporary capitalism? Can theory be proactive in its approach to capitalism, and what risks result from this?

The PhD project builds on the research foundation of my MA dissertation, which analyses accelerationism as conceived in the Midlands during the 1990s and contrasts it with its present international academic form. I also elucidate accelerationist theory through Ballard's work in my current project. This follows from my undergraduate dissertation on Ballard and technology, which contributed to my receipt of the departmental prize for literature at the University of Gloucestershire. Currently, I am also undertaking a distance programme on Nick Land's accelerationism at the Melbourne School of Continental Philosophy to support my research.